Automated extraction of data for medical systematic reviews from variable-quality PDF documents

Systematic reviews are a form of medical literature review designed to survey all extant research on a particular topic, in order to make recommendations to practitioners and policy makers as to what treatments should be offered based on the best-available evidence. Such reviews are very time-consuming to produce, and many of the tasks involved in writing systematic reviews are suitable for either automation or machine support. One such task is the extraction of data from reports of medical trials, typically held in PDF form, which will be used to inform the review's conclusions. This project is intended to develop new methods of providing machine support in this process, which will speed the review production process and contribute towards the goal of full automation of review production.